Robert Gordon University and Corex (UK) Limited

To develop and enhance the commercial value of COREX’s unique UK Continental Shelf drill core data, by applying a range of emerging data analysis techniques. A key benefit being to help their customers reduce the cost of evaluating the potential of new and renewed well opportunities.